The investigation of coastal cliff instability due to extreme weather conditions

With the effects of climate change becoming increasingly obvious, the importance of ensuring resiliency of geo-infrastructure subject to extreme weather events is receiving widespread attention. However, much of the research being undertaken is related to rainfall-induced failures where the loss of soil strength resulting from a rainfall event is the trigger for the respective geohazards. While such research is certainly warranted, the view that rainfall-induced instabilities are the sole concern when investigating climate resiliency of geo-infrastructure is incomplete. In 2022, two large cliff collapses occurred in Sidmouth, Devon. What is perhaps most interesting about these failures is that they did not occur after any substantial rainfall events as is typical for geo-hazards, but after a heatwave which recorded the hottest days on record in the UK and England (in excess of 40C). While failures resulting from extreme dry spells are not commonly researched, the reduction in soil strength, onset of desiccation cracking and thermal expansion of geomaterials all have the potential to induce such failures. Furthermore, as the UK continues to experience hotter summers, such failures are likely to become more frequent.

The focus of this project, will be to investigate extreme weather conditions as triggers for coastal cliff instabilities through element testing, and physical modelling using the geotechnical centrifuge at the University of Sheffield. The project will take place within the vibrant geotechnical research group in the department of Civil and Structural Engineering, and will involve collaboration with researchers from the British Geological Survey (BGS). The involvement of BGS will allow the student to i) have access to BGS' National Landslide Database (NLD) and have the opportunity to be hosted at BGS to update NLD records for the study area, ii) have access to BGS' laboratory facilities, and iii) have the opportunity to interact with relevant stakeholders through BGS' Coasts and estuaries geohazards team.